The development of lower fat breadcrumb coated retail fish products, with the texture and flavour of fried fish and with an enhanced omega-3 (LC-PUFA’s) content

The development of lower fat breadcrumb coated fish products that replicate regular fried breaded fish in

flavour, texture, and appearance. With success the products will contain 30-50% less oil and will also be

enhanced with omega-3 (LC-PUFA’s) rich fish oils, sustainably sourced from by-products in our supply chain.